The University of Manchester and Yorkshire Wildlife Trust

To develop and embed innovative robust, scaleable and sustainable peat restoration and revegetation solutions that are commercially, socially and environmentally sustainable.